Artificial Intelligence Applied to Residential Architecture

BIMBOT is a new technology that delivers BIM models, generated with the assistance of an Artificial Intelligence (AI) engine, to the architectural and construction fields in order to optimise the process of designing housing units. The design of residential buildings must be compliant with a series of input parameters related to regulation and the experience and preferences of architects and users. The AI engine will translate these parameters into the most valuable architectural proposal.

BIMBOT proposes a tool for Architects and Developers to reduce execution times when carrying out a residential project design by 40-70%. Besides, being able to develop an efficient building design within hours rather than months will not only reduce time but also costs for architecture firms. Moreover, the quality of the project is guaranteed by intelligently analyzing a broad range of alternatives to choose the option that best meets the overall given parameters.